McLauchlan's sweet potato crisps

McLauchlan's Sweet Potato Crisps is a small independent business supplying the people of London with sweet potato crisps in local markets on his trusty cargo bike. The fresh, organic, sweet potatoes are hand cut, cooked in rapeseed oil and seasoned in front of the customer to show them what really goes in to their artisan snack.